Net Zero Synthetic Fuel Catalyst development, testing and manufacturing capability development

The project is focused on the design and development of advanced materials and testing, optimisation, scale up and manufacturing facilities for the company's proprietary and unique catalyst technologies which enable the production of Low Carbon transportation fuels for hard to decarbonise industries such as the Marine and Aviation sectors.